Seebibyte: Visual Search for the Era of Big Data

The Programme is organised into two themes.

Research theme one will develop new computer vision algorithms to enable efficient search and description of vast image and video datasets - for example of the entire video archive of the BBC. Our vision is that anything visual should be searchable for, in the manner of a Google search of the web: by specifying a query, and having results returned immediately, irrespective of the size of the data. Such enabling capabilities will have widespread application both for general image/video search - consider how Google's web search has opened up new areas - and also for designing customized solutions for searching.
A second aspect of theme 1 is to automatically extract detailed descriptions of the visual content. The aim here is to achieve human like performance and beyond, for example in recognizing configurations of parts and spatial layout, counting and delineating objects, or recognizing human actions and inter-actions in videos, significantly superseding the current limitations of computer vision systems, and enabling new and far reaching applications. The new algorithms will learn automatically, building on recent breakthroughs in large scale discriminative and deep machine learning. They will be capable of weakly-supervised learning, for example from images and videos downloaded from the internet, and require very little human supervision.

The second theme addresses transfer and translation. This also has two aspects. The first is to apply the new computer vision methodologies to `non-natural' sensors and devices, such as ultrasound imaging and X-ray, which have different characteristics (noise, dimension, invariances) to the standard RGB channels of data captured by `natural' cameras (iphones, TV cameras). The second aspect of this theme is to seek impact in a variety of other disciplines and industry which today greatly under-utilise the power of the latest computer vision ideas. We will target these disciplines to enable them to leapfrog the divide between what they use (or do not use) today which is dominated by manual review and highly interactive analysis frame-by-frame, to a new era where automated efficient sorting, detection and mensuration of very large datasets becomes the norm. In short, our goal is to ensure that the newly developed methods are used by academic researchers in other areas, and turned into products for societal and economic benefit. To this end open source software, datasets, and demonstrators will be disseminated on the project website.

The ubiquity of digital imaging means that every UK citizen may potentially benefit from the Programme research in different ways. One example is an enhanced iplayer that can search for where particular characters appear in a programme, or intelligently fast forward to the next `hugging' sequence. A second is wider deployment of lower cost imaging solutions in healthcare delivery. A third, also motivated by healthcare, is through the employment of new machine learning methods for validating targets for drug discovery based on microscopy images

Potential impact
The proposed programme encompasses new methodology and applied research in computer vision that will impact not only the imaging field, but other non-imaging disciplines, and it will encourage end-user uptake of imaging technologies and commercial interest in embedding imaging technologies in products. These are the main beneficiaries of programme research.

We have carefully chosen members of our Programme Advisory Board (PAB) and User Group to represent a comprehensive and diverse range of academic and industry interests and expect them to challenge us to ensure that the impact of the Programme is realised. We will ensure that both the PAB and the User Group are constantly refreshed with appropriate representatives.

The Programme will have Economic and Societal impact by
1. Developing new and improved computer vision technologies for commercialisation by a wide range of companies;
2. Enhancing the Big Data capabilities and knowledge base of UK industries.
3. Enhancing quality of life by improving, for instance, healthcare capabilities, surveillance, environmental monitoring of roads, and new means of enjoying digital media in the home. Other engineering advances will aim to make a large impact "behind the scenes", for instance to underpin better understanding of biological effects at the individual cell level and characterisation of advanced materials.
4. Training the next generation of computer vision researchers who will be equipped to support the imaging needs of science, technology and wider society for the future;

Impact on Knowledge includes
1. Realisation of new approaches to essential computer vision technology, and the dissemination of research findings through publications and conference presentations and the distribution of open source software and image databases.
2. Sharing knowledge with collaborators via Transfer and Application Projects (TAPs) and other activities leading to adoption of advanced computer vision methods across many disciplines of science, engineering and medicine that currently do no use them.
3. Communication of advances to a public audience through website articles and other co-ordinated public understanding activities.